Elucidating the molecular mechanism of DNA-end resection and its role in the Double-Strand-Break (DSB) repair pathway choice.

Aim 1. A commitment to HR: defining the role of EXD2 in DSB repair pathway choice
Aim 2. In vitro biochemistry analyses of the effect of end resection on the DNA binding of NHEJ factors.